Photography as a modern language in digital social media in Iran 2018-21

In this study, based on investigating the intersections between social media, emotions, and photography focusing on Iran as a case study. I will consider how these three elements can create a modern language for users in authoritarian societies.The potential power of images will be assessed by drawing on communication and media studies. Digital images will collect with the help of the data analysis process. The analysis will involve data extraction from Instagram, Iran's most popular social media platform at present. To prove the theory that photograph, digital social media and emotions act an an alternative language in authoritarian societies to go beyond barriers.